VolcTools -- enhancing ease of use and uptake of tools to improve prediction and preparedness of volcanic hazards.

Volcanic eruptions pose a major hazard to life and livelihood. It is well-known that the largest eruptions can have catastrophic impacts and there is an increasing awareness that smaller eruptions that are much more frequent can have a large effect on people, their assets and the economy on a local and regional scale. Events like the 2010 eruption of Eyjafjallajokull have shown that countries like the UK that are quite far from volcanoes can still be greatly affected by volcanic activity. The disruption to air traffic in 2010 had very large global economic impact (estimated at US$5bn). In volcanically active regions there are many towns and cities that have grown close to volcanoes and continued urbanization is exposing many more communities to volcanic hazards. Impacts here are more acute, with volcanic flows like lahars (mudflows) and pyroclastic flows presenting severe risk to life, while ash fall can destroy property and ruin livelihoods.

Managing volcanic hazards requires a detailed understanding of volcanic activity and the ability to predict future behaviour. Academic research has demonstrated that mathematical modelling of volcanic processes can greatly assist in the production of robust hazard assessments that can be used by policy-makers, decision-makers and hazard managers to protect people and their livelihoods from volcanic activity. Despite this, relatively few mathematical research models are used when volcanic hazard assessments are made. Scientists in agencies that are tasked with providing advice on volcanic hazards to decision-makers (the targeted end-users of this project) would benefit greatly from access to predictive mathematical models. This knowledge exchange fellowship will provide a suite of user-friendly web-based modelling tools, called VolcTools, allowing users around the world to access state-of-the-art volcanic hazard models from recent cutting-edge research.

Crucially, my project will have a continuous two-way engagement with end-users: I will learn from potential users about their modelling needs and the requirements of tools that would assist their operations; I will provide training to users on the tools that I develop and support their application of the tools; I will gather feedback from users and modify the tools to ensure that VolcTools meets the needs of users. Web-tools provide many advantages to users, such as very few computational requirements so that even very sophisticated and complex mathematical models can be run from mobile devices with the calculations performed remotely on high-performance computers. Users of web-based tools are guaranteed to be using the most up-to-date version, and the model can be easily maintained and upgraded. Modern web-programming allows web-tools to guide users through the set-up of a model and can provide instant, direct support to users. Monitoring of the web-tools is straight-forward and allows detailed user support to be provided.

This fellowship has a strong international user community who will directly contribute to the development of VolcTools. VolcTools will provide volcano hazard managers around the world with new capabilities to use models to enhance their activities with quantitative, evidence-based and robust predictions. Improved preparedness is key to disaster risk reduction. Scientific research, particularly in forecasting future activity and its impacts, is crucial to achieving this and VolcTools will bring the latest research models to volcano hazard managers. The result of better predictions will be improved hazard mitigation strategies and decision-making based on the latest advances in mathematical modelling. This can have a very substantial benefit on the lives of people affected by volcanic activity, through improved hazard preparations, higher confidence in policies and decisions, and less disruption to economic and social activities.